Continuous Monitoring and Mitigation of Methane Emissions from the Oil and Gas Industry

Methane (CH4) is a highly potent greenhouse gas (GHG) with a significant global warming potential (GWP 84-87) over 20 year and (GWP 28) over 100-year frameworks, critically contributing to climate change and other environmental risks. The oil and gas industry is the second-largest source of methane emissions, accounting for 38% of global anthropogenic methane emissions. While the oil and gas industry has made significant advances in reducing methane emissions, monitoring (detection and quantification) remains a crucial challenge due to the scale and complexity of its operations from venting, flaring, and fugitive emissions from operational and abandoned facilities and infrastructure. Conventional monitoring methods, such as manual inspections and sporadic aerial surveys, remain limited in providing continuous, precise data on methane leaks. Moreover, some methane leaks are small and difficult to detect by aerial survey and can remain undetected for extended periods, making it necessary to develop more reliable, efficient and automated detection systems. Continuous monitoring technologies, particularly those incorporating the Internet of Things (IoT), advanced system integrations, machine learning (ML), and artificial intelligence (AI), hold the potential to enhancing the identification, quantification and mitigation of methane emissions. This can result in reduced impacts of global warming, improved environmental regulatory compliance and operational efficiency.

The primary aim of this research project is to develop an advanced, real-time methane emission monitoring system for the oil and gas industry, leveraging the integrating fixed-point sensors and Artificial Intelligence of Things (AIoT), including the Internet of Things (IoT) and machine learning algorithms. This system will enhance the detection, measurement, quantification, and prediction of methane emissions, offering continuous monitoring that is more accurate, efficient, and scalable than conventional methods. It will enable operators to continuously monitor emissions, predict future leak occurrences, and take proactive mitigation measures to minimize environmental impacts from fugitive methane emissions.

This research project is expected to deliver a highly effective and scalable continuous methane monitoring system. By integrating fixed-point sensors with system integration, Internet of Things (IoT), machine learning, and AI, the system will provide real-time, accurate, and predictive insights into methane emissions. The anticipated results include enhanced leak detection, measurement and quantification capabilities, improved methane inventory, increased environmental sustainability, reduced operational costs, and improved environmental compliance.